Realising cross-sector integration on the UK Continental Shelf to support UK’s energy transition

The project will look at the mix of energy sources and storage solutions needed for the transition to a low carbon economy in areas including:

- Powering of offshore oil and gas platforms from renewable sources
- Monetisation of offshore produced gas via in-situ power generation
- Offshore hydrogen production and transportation, as a clean-energy storage solution
- Carbon dioxide capture, transportation and storage, using legacy oil and gas infrastructure

The OGA is working with the Department for Business, Energy and Industrial Strategy (BEIS), The Crown Estate, Ofgem and other stakeholders to test for potential technical and regulatory opportunities in the short-term, while also looking at longer-term opportunities to maximise the value of the UK Continental Shelf through energy integration.

This can also enhance the value of the existing infrastructure; skills, technology and supply chains.

The project will conclude in spring 2020.